Healthy Working environments for all Ages: An evidence-driven framework.

The WAge project will develop and validate the first comprehensive framework for assessing and understanding the roles and interactions between physical and psychosocial risk factors across age groups through robust modelling and policy-relevant evidence gathering. Through the proposed framework, the project will pave the way for designing, implementing and validating effective multi-level intervention strategies and policy changes for workers of all ages at the individual and organizational level. The project focuses on a question that has high societal relevance and is timely because the proportion of employees under adverse physical and psychosocial work environments is likely to increase as organisations, businesses, and workers have to adapt to post-pandemic working environments in an ageing Europe. WAge is proposing a concept that is addressing the factors related to the health and overall wellbeing of workers across age groups. One of the main aims of the proposed action is the generation of integral, policy-relevant evidence that are vital for the improvement and update of occupational health but also for this HORIZON Europe call. In WAge, the gathering and utilization of evidence within decision-making spaces will be based on representation and accountability of policymaking, bringing multiple perspectives and knowledge through democratic participation into decision-making processes across the project, from data collection, and management, to analysis, and implementation.